Looking for Jimmy: a critical history of James Baldwin's literary celebrity

James Baldwin has become the literary pin-up of a generation: the go-to pop philosopher of American race relations. My doctoral project will consider the contemporary transformation in Baldwin's image and the evolution of his literary celebrity since the 1960s. To do this, I will examine how popular 'versions' of Baldwin have continued to reshape the way he is read. I will consider the reception of the author's writing in a range of contexts from the heyday of the Civil Rights Movement, to the onset of the AIDS epidemic, and the surge of digital activism in the wake of #BlackLivesMatter.